Economic abuse, welfare policies, and social reproduction: Comparing framings and lessons from the U.K., U.S., and Australia

In the U.K., at least 95% of domestic abuse cases involve economic abuse (Surviving Economic Abuse, 2022) and existing evidence shows that women are overwhelmingly victims (Sharp-Jeffs, 2022: 124). This aligns with the broader literature about coercive control, of which economic abuse is one example (Stark, 2007). In the context of coercive control, economic abuse is used to restrict, exploit, and sabotage a victim-survivor's ability to acquire, use or maintain money or other economic resources (e.g., goods, property, employment, education) (Sharp-Jeffs, 2023).
Legal responses to economic abuse are gradually beginning to emerge in some Western countries, with the U.K., U.S., and Australia having established or beginning to establish legislative and policy responses to economic abuse (Surviving Economic Abuse, 2022: 92). However, criminal justice responses are being prioritised in the U.K. and U.S., with minimal consideration (outside of Australia) of the broader political-economic causes and consequences
of this abuse.
Feminist political economists have long interrogated the relationship between macroeconomic policies, including welfare policies, and gendered economic vulnerability (Ilkarakan, 2017; Fraser, 2013; Agarwal, 1997; Himmelweit and Plomien, 2014). Within this scholarship, attention has also been given to the political economy of gender-based violence, with True highlighting that 'it is the material gender inequalities between women and men that best explain the high prevalence of violence against women' in societies around the globe (2012: 360). This literature emonstrates that male violence against women operates not only through direct coercion, but also through macroeconomic structures of production and reproduction which dictate household members' access to material resources and power (Federici, 2017; True 2012; Adelman 2004). Yet the connections between these macroeconomic structures and women's experiences of economic abuse in the home are rarely acknowledged or analysed, particularly with regards to policy responses to economic abuse. Given that material gender inequalities are both a frequent outcome of - and a precursor to - economic abuse (Sharps-Jeff, 2022: 90), more attention must be given to this problem when designing such policies.